Location based immersive experience simulation, in virtual reality environments, measuring physiological responses to pioneer data driven design.

Sysco Productions, an innovative technology company specializing in immersive storytelling, collaborates globally to create top-tier museum and brand experiences. Our groundbreaking Simulator tool, crafted within Unreal Engine, revolutionizss pre-visualisation of AV experiences. Teaming up with the University of Creative Arts and the University of Nottingham, we're bolstering Connect Nottingham, a cutting-edge testing space for real-world product trials. Expanding the Simulator's capabilities, we aim to integrate VR and interactive media, enhancing testing precision and value. By incorporating VR equipment to track user interactions and biometric data, we'll gain insights into attention and emotional responses, unparalleled in early design phases. These advancements not only extend the Simulator's reach beyond the AV industry but will also elevate immersive experiences through data-driven insights, benefitting both new and existing clients.